Megastage 2024

Megaverse specialises in real time interactive experiences. Our versatile virtual production platform MEGASTAGE integrates technologies such as real-time game engine graphics, motion capture and interactive web platforms, and AI tools aims to offer cost-effective, broadcast quality VP for creative teams and budgets of all sizes.

MEGASTAGE operates as a completely virtual studio offering a sustainable, cost-effective solution for film, TV, animation, and gaming industries. Beyond entertainment, it holds potential for education, marketing, and advertising. Currently, there is nothing on the market that meets these specific aims.

In Game Changers we created a world's first live broadcast, interactive TV-theatre hybrid format, streaming in real time to audiences across the world. We solved key technical challenges including integrating motion capture, multi camera operation, multiple virtual set changes, and audience interactions in an expansive cinematic storyworld.

In this project we will solve the remaining R&D challenges by developing our virtual camera systems and advanced tracking in the virtual environment, shot composition and intelligent camera switching, enabling directors and creative teams to frame and follow a narrative in real-time.

MEGASTAGE will be brought to market in late 2024, helping the UK creative economy respond to growing demand in the global experience economy.